Project BreatheEasy

RespiRate is a non-contact breathing rate monitor that enables COPD patients to accurately manage their condition at home, lowering hospital readmissions. It is a portable solution requiring no consumables. As such it is both cost-effective and convenient, enabling rapid widespread adoption.

RespiRate combines a unique configuration of Ultra-Wideband Radar, a cutting-edge presence detection technology, and a set of proprietary Machine Learning algorithms. Developed through clinical trials with Royal Papworth NHS Trust, RespiRate is an innovative and unique capability that solves the existing challenge of measuring breathing rate consistently and accurately, which today requires practitioners to measure breathing rate by eye at set intervals. Variance in breathing rate is a leading indicator in the identification and management of a wide range of diseases which results in RespiRate having a broad application across all healthcare settings and at home.

Breathing rate is one of the most important and influential vital signs in identifying the risk of clinical deterioration caused by a wide range of conditions beyond COPD. However, it is also the most challenging to measure and subsequently under-utilized:

* No automated method of measuring so it is often missed from hospital records
* Poor recognition of abnormal values by staff (52% of doctors missed abnormal rates using conventional, visual methods)
* No reliable method of tracking variance over time
* Current solutions all measure lagging indicators, therefore preemptive intervention is not possible

RespiRate gives patients a reliable, real-time breathing rate monitoring capability. Automated alerting can also ensure early intervention and escalation which:

* Reduces admittance to the hospital through preemptive treatment
* Decreases treatment time and costs through increased patient status awareness
* Decreases the risk of missed diagnoses of COPD and many other cardiac and respiratory conditions
* Ensures timely admission to hospital

RespiRate can provide insight into COPD progression at home and ensure timely medical intervention when required, which can greatly reduce the load on hospitals and emergency services whilst enabling people to live at home independently for longer.